Architectural Configurator Platform

Arc Digital is building a platform for web-based 3D architectural configurators. This tool will allow architects and modular building designers to showcase their designs online and engage customers directly in a streamlined digital process.

Our long-term aim is to support the adoption of mass-customisation in architecture, allowing architects to develop new routes to market and facilitating the democratisation of high-quality, sustainable building design.

Funding from Creative Catalyst is supporting the development of our back-end systems and empowering us to make our solutions available to a wider audience.